Refresh and Upgrade the BFI Reuben Library & BFI Mediatheque research spaces

The BFI Reuben Library and BFI Mediatheque are central components of how the academic community can engage with and research the vast and unique collections the BFI holds on behalf of the nation. These are bespoke research spaces where researchers can access digitised moving image content in the BFI Mediatheque, and consult the paper collection in both original and digital format in the BFI Reuben Library. At the heart of BFI Southbank, the BFI's public venue on the South Bank of the River Thames in London, these spaces are where discoveries are made, new ideas are forged and research shared amongst the academic community. With AHRC funding we shall be able to refresh and upgrade the facilities and equipment used in both the BFI Reuben Library and the BFI Mediatheque to give even wider, better access to the collections. With increased digital capability, enhancements made to our collection applications for deeper access to the collections and upgrades to our audio visual equipment in order for our events programme to be accessed more broadly, we can ensure access, research and engagement with the collections for many years to come.